Co-Creating Stories in Schools for an Anti-Racist Wales

PhD study that focuses on the implementation of co-construction of texts in and for primary and secondary schools that will empower children and young people and go on to facilitate the creation of an Anti-Racist Wales.